Design of an Integrated Community Healthy Weight Service in NCL

Many people find it challenging to manage their weight and access the right support in their local area. Services can sometimes be hard to find, difficult to use, or may not fully meet the diverse needs of everyone in our community. In North Central London (NCL), we want to make it easier for people to get the help they need to achieve and maintain a healthy weight. Helping people achieve a healthier weight can reduce their risk of conditions like diabetes and heart disease, and improve their overall quality of life

This 3-month project will bring together local people, patients, community groups, and healthcare professionals from across NCL to design a new and improved Integrated Community Healthy Weight Service (ICHWS). Instead of designing a service for the community, we will design it with the community.

Over 3 months, we will run workshops, interviews, and discussion groups to listen to people's experiences and ideas, alongside insights from health experts and evidence of what works best. We want to understand what works well now, what the barriers are, and what kind of support people would find most helpful. We will particularly focus on how local community pharmacies, voluntary and community organisations, and easy-to-use digital tools could play a bigger role in providing convenient and effective support.

Our goal is to create a service that is:

* **Easier to access -** Located closer to where people live and work and/or offering different types of support
* **More supportive -** Offering holistic help that considers individual needs and circumstances.
* **Better connected -** Ensuring smooth pathways between different types of support, from GPs to specialist services if needed.
* **Designed for everyone -** Especially ensuring it works well for communities who currently face the biggest challenges in accessing support or managing their weight. The service will also need to be adapted to be culturally sensitive to reflect the diverse population in NCL.

By the end of the project, we will have a detailed plan -- a blueprint -- for this new ICHWS. This plan will show what the service will look like, how it will work, and how it will benefit the people of NCL. This project is the first step towards building a healthier future for our communities by creating weight management services that truly meet their needs.